Emm - The Smart Menstrual Solution

Even though more than 2 billion people in the world menstruate, the selection of menstrual products is limited, and the sector has seen very little innovation and advancement. Our smart menstrual product turns a failing consumer hygiene staple into a working digital health product.